University of Strathclyde and John Gilbert Architects Limited

To embed the knowledge and capability to develop a robust BIM informed design and build process that both considers and informs construction, engineering and design methods, improve existing 'Passivhoos' social housing construction system, in terms of model design, deliverability and cost.